Atomic magnetometers for health & security

Biomagnetic signals cover the frequency range from near zero to radio frequencies in the case of magnetic resonance signal induced in high bias fields. In terms of the measurable signals they range from about 1 fT (brain) to 100 pT Hz-1/2 (heart). NPL has developed a configuration of atomic magnetometer that enables measurements of the magnetic field with fT Hz-1/2 sensitivity over a wide frequency range without cryogenics required for commercial system based on SQUIDs. The overall aim is to develop a novel, commercially attractive, system for measuring biomagnetic signals in a number of key, clinically important, applications.
The first part of the work will include studies of the methods for vector magnetic field measurement. The second part will encompass exploration of the multichannel operation. The third part involves studies of the quantum-enhanced techniques ofr improvement of sensor performance.